Accelerated Design of High-Performance Alloys Enabled by a Coupled Materials Informatics and Additive Manufacturing Approach

Accelerated Design of High-Performance Alloys Enabled by a Coupled Materials Informatics and Additive
Manufacturing Approach